Rapid point-of-need intervention for remote learning

**120 Seconds** is an online platform that gives secondary school students access to a tutor within two minutes. Timing is critical in the learning process and current tutoring services lack in speed and affordability. With our service, students are able to access quick slots with a high quality tutor, providing them with flexible and impactful learning when they need it most. They can interact with their tutor via messaging, voice, or video calls, allowing a learning method that suits the student.

Knowledge Collective is an education company that brings together a unique blend of experience and resources, including professors, graduates, and students from higher-education institutions such as the University of Oxford (amongst other leading UK institutions). We emphasise pedagogical approaches and merge them with 21st century technology to bring impact at scale. Our aim with **120 Seconds** is to help students during this unprecedented time as they are challenged to rapidly adapt to online learning. We also aim to create new job opportunities by prioritising the hire of recent graduates. Public funding will enable us to bring our service to market as early as July 2020.

--------New Information--------

The IUK extension for impact funding will allow us to further ensure the safety of our students, an utmost priority. We will develop layers of protection using algorithms and protocols and will be fully compliant with data security, student privacy and school security regulations. User experience, for both students and tutors, is key. Our app will also be outfitted with data-derived matching algorithms that optimises student-question to tutor pairing so that students and tutors have favourable experiences.